Easy Energy Engager

Easy Energy Engager is a new way for everyday people and businesses to save money on their energy bills. No longer will you have to be an energy expert to do the right thing for yourself or your community. Once you are registered, we will show you your energy usage in over the internet in the comfort of your home or business with simple pictures including satellite imagery. If there are savings to be made (and there nearly always are) we will display recommendations. Without obligation, you can then request quotations simply by clicking a single button. Without picking up a phone, a huge number of competing but accredited suppliers, will respond to your request. Behind the scenes, Easy Energy Engager will negotiate group-buy discounts for you and your neighbours that also join. You can read reviews of other people's experience in your area and with your potential suppliers. When you are ready, you can accept a quote to receive your energy makeover and start saving money and the planet. You can then tell your friends about your experience over Facebook and other social media channels so they can have the benefit of your experience.